Goldsmiths' College and Hitachi Europe Limited KTP 22_23 R2

To deploy behavioural science to promote behavioural change amongst existing and new transport users, in support of the transition towards more sustainable mobility.